A Revolutionary Rotary Ericsson Heat Pump/Engine

The aim of the project is to develop a mechanical heat pump utilizing the Ericsson thermodynamic cycle. This

rotary Ericsson system was designed from the outset to match as closely as possible the ideal Carnot cycle. The

system can be used both as an engine and cooler ( and air conditioners and refrigerators), depending on the

thermodynamic cycle direction. By use of the rotary system, almost all of the pitfalls of earlier designs have

been overcome. This system consists of two pairs of rotors each of whose rotation is controlled by a motor-

generator. The proposed Ericsson heat pump system will use the environmentally friendly working fluid, e.g,

helium or hydrogen, and would be highly efficient. It would replace the conventional vapor compression cycle

using CFC's that is harmful for the environment. It would make a breakthrough in many areas, e.g, refrigeration

systems, industrial coolers , and solar/geothemal/industrial heat electricity generation, etc, to reduce energy

consumption and carbon emission. The proposed project will involve the computer simulation, design and

optimisation, construction and lab testing a first-of-its-kind small scale prototype system.